Round 14 Application

ISWA is a leading and long established independent social work agency working with children and families. We operate across the UK and overseas through a diverse team of accredited independent social workers who each have an average of 20 years post qualification experience. Our services to children and families are safe, cost-efficient and delivered within excellent timescales.